Understanding the nature of AGN outflows and their importance in galaxy evolution

This observational PhD project will involve the analysis of existing spectroscopic data to (a) investigate the acceleration mechanisms for multiphase AGN outflows; (b) precisely determine the spatial extents, physical properties masses and kinetic powers of the AGN outflows; and (c) compare to theoretical models, thereby gauging the overall importance of AGN outflows in galaxy evolution.